Gas Sight

The ability to directly image gas emissions has significant application in areas as diverse as health and safety within workspace and public environment, security and process control. We will use bespoke laser illumination and a single pixel camera system, based upon the quantum inspired techniques of computational ghost imaging. The imaging device is based upon only a single pixel coupled to a spatial light modulator, similar to that used in video projection. The reliance only on single-pixel, rather than specialist detector array, means that the system is extremely low-cost and gives imaging opportunities across the short-wave and mid-infrared. The selectivity of target gas is set by the wavelength of the illumination source. This project combines the expertise of the University of Glasgow (through their quantum hub) in IR imagers with the optical source and commercialisation expertise of M Squared.